cybersecurity15-7-14

At Westcourts Litigation we as a growing company we are concerned that our current information security controls and processes may not be robust enough to protect our business and our clients from todays cyber attacks. If we secure the funding we understand it is an ongoing challenge but strongly believe this would help to keep our business safe and secure.